ExId: Extreme Identities: A Linguistic and Visual Analysis of European Far-Right Online Communities’ Politics of Identity

The ExId project offers a comprehensive analysis of the European far-right online landscape. Combining
cutting-edge computational methods with in-depth qualitative analysis, the team will identify the many
online far-right communities present in and across 7 European countries, map their relationships, and
expose how these communities, through language and visual imagery, make some socio-political issues
salient and construct particular collective identities (both in-groups such as “whites”, “Western
civilization” or “Europe”, and out-groups such as “Muslims”, “feminists”, or “multiculturalists”). The
team will offer a dynamic analysis of both the evolution of the European far-right online landscape, and
its linguistic and visual content, exploring phenomena such as the impact of real-world events on
websites’ content or circulation of linguistic/visual tropes across groups. Building on the specific, yet
overlapping strengths of its collaborators in Exeter, Dublin, and Copenhagen, the project draws on diverse
methodologies to offer a multidisciplinary analysis of the composite and rapidly moving European farright
movement. Through close collaboration between the three participating centres (each with a proven
track-record of research on online extremist communications), this project will result in a range of
academic publications, two new databases, and engagement with European policymakers and state
officials. ExId will thus significantly enhance our understanding of four of the challenges identified in
NORFACE’s call: shifting identities and representation, the evolving politics of threat, the
democratisation of information, and the changing authority of institutions.